Effects of neuroactive chemicals on freshwater ecosystems

The student will be part of thriving research communities across partnering institutions specialising in ecotoxicology and ecology. Multi-disciplinary training, working closely with regulators and policy advisors, developing science communication and engagement, and translating project outcomes into societal benefits, are core components. The student will gain expertise in ecotoxicology, ecology, network science and mathematical modelling. With close support from stakeholder partners, they will also develop an understanding of environmental monitoring, risk assessment and policy. To support the student the team will provide access to existing data, collaborative research networks in conservation and environmental management, world-leading laboratory infrastructure and training opportunities through Cardiff/Exeter and their existing NERC and BBSRC training programmes.

The project will generate some of the first policy-relevant data and knowledge on the effects and risks of neuroactive chemicals on freshwater ecosystems. By combining empirical and in silico approaches we will be able to more accurately predict risk across freshwater ecosystems and more effectively target environmental protection. Findings from the research will directly contribute UK and international commitments, such as the UK's 25-year Environment Plan.